SequenceAnalysis

Major area of interests are in diagnostics and food safety. Disease causing bacteria can be present at extremely low numbers or as single cells. These may still present a problem both to Health and economics. In Diagnosis, speed and specific description of these bacteria as disease causing or otherwise is of the essence. Other areas that can be tackled are food preparation areas as well as pure scientific research in evolution.